Safe Space Labs- An immersive platform that empowers young people with mental health conditions and helps them thrive in social situations.

Empowering diverse individuals with social, learning, and communication challenges with transformative and inclusive tech that increases their social skills, mental health, and confidence in real-world situations, thereby creating new opportunities for them to thrive.